Multiphoton imaging of NF-kB in macrophages using FLIM/FRET

Macrophages are critical for wound healing and fighting infection. Abnormal macrophage function is implicated in a number of chronic conditions, such as autoinflammatory diseases, obsesity and during ageing. An important pathway for controlling macrophages is NF-kB. However, it id not clear how NF-kB signalling in macrophages correlates with their behaviour in a living animal. This project therefore aims to measure NF-kB activity at multiple levels in macrophages in vivo and determine how this relates to their behaviour. This will be achieved by measuring NF-kB biosensor activity and comparing to cell behaviour in zebrafish larvae by multiphoton (MP) microscopy. We will then use drugs designed to modulate NF-kB activity to probe the function of individual pathway components. This project falls within the BBSRC Research Priority "Technology Development for the Biosciences."